Composing Ecological Empathy

Through an interest in trees and forest ecology, the entanglements of the natural
world have become a wellspring of inspiration for my artistic work. I have
recently begun composing works that highlight phenomena of the natural world
that can change the way listeners think of and engage with the more-than-human
beings around them. There are many amazing and frightening ecological
phenomena affecting our world. My composition work aims to educate audiences
about these kinds of occurrences and propose ways for listeners to empathize
with the more-than-human world around them. Additionally, I will engage with
current scholarship and literature in order to draw connections between arts and
sciences, allowing for the examination of the effectiveness of musical works by
others in the field that engage with nature as part of their compositional
conceptions.
Through this research, I aim to answer questions such as: what elements of a
piece of music directly connect it to the research it is based on? Can music made
about a specific place or phenomenon engender appreciation or understanding in
people who have never experienced the subject first-hand? And, to what extent is
it possible for music made in this context to affect the lives of those who
experience it, either through its creation or reception?
Ecological issues are always tied to a specific location. In the case of ash dieback,
the topic of my most recent compositional work, European ash trees (Fraxinus
excelsior) found in the UK as well as across Europe are threatened. This brings
up the question of "place," or, more specifically, how are distinct populations and
communities tied to a particular location affected by ash dieback?
Arguing for "place" is an argument for awareness. It may sound reductive to say,
but most people don't know the names of any of the non-human beings that they
share the world with. This separation of humans and non-humans is not only
detrimental to our personal, inner lives, but the lives of those around us, both
human and non-human (Kimmerer, R. W. 2013). This is something my work
addresses. It asks audiences to consider the point of view of other species and
empathize with their way of life. Inherent in this empathy is an understanding of
intelligence as a trait that is not exclusive to humans (Bridle, J. 2023). My
compositions also address this, through ascribing agency and importance to the
perspectives of other beings.
Creating compositions in my artistic style comprises the main method for
answering the questions I've raised. Currently, my compositional style involves
instrumental writing, electronics, video, improvisation, speech, and performance.
In terms of engagement with the scientific community, I have recently been in
contact with researchers who work in the Geography Department at Oxford, and I
was allowed to accompany them on field work in Whytham woods. This
relationship is crucial for the kind of interdisciplinary work I plan to continue.
Using the resources available at Oxford, including the ability to collaborate with
researchers, I will create an evening-length composition that engages and
answers the questions outlined above. Additionally, I will be researching and
writing a survey and analysis of musical works that take nature as a main subject.